SPI Appleton BIM application

Development and implementation of information processes and systems to serve civil engineering projects that are delivered using Building Information Modelling (BIM) platforms.